This work addresses the strategy set out by the Construction 2025 agenda & is forward looking as to address multiple pillars of the Industrial Strateg

The vision for the PhD lays in an interdisciplinary study of root causes of large infrastructure
project
costs underestimation in the design phase, and in the identification of new big data-driven
business opportunities to yield commercial and socio economic benefits across the construction
supply chain. I am looking forward to the refinement of this vision based on the full review of the
existing body of literature, of the parallel research conducted by EPSRC scholars and the business
needs of the construction supply chain.

As a team leader in the project working around the innovative Hyperloop system, I have strived
towards reconciling the engineering and the humanist approach in socio economic cost benefit
analysis and was met with multiple data collection and analysis challenges. The HS2 project will be
of high importance given its multi-phased nature, which will allow to compliment big data
collection with on-site interviews to construct a case study. Also, the result of my PhD could
better inform other projects in the pipeline, such as Crossrail 2 or the Northern Powerhouse Rail.
I value the hands-on opportunity to work on a portfolio of Costain projects, to observe the
construction processes and continue the engagement with stakeholders of the firm. On a strategic
level, the PhD is aiming to improve the productivity of the UK construction sector, increase its
attractivity for export, and make the planning
of infrastructure affecting citizens fairer.